Additive Manufacturing (3D-Printing) of soft robotic structures for wearable devices

Due to their compliant nature, soft robotic devices are of significant interest in healthcare applications where comfort, portability and natural movement is required. In this project, wearable, multidirectional textile motion support systems will be developed for rehabilitation of complex joint (e.g. wrist) injuries and conditions. Bioinspired textile design will be combined with advanced Additive Manufacturing (3D-Printing) techniques and specialist modelling and control algorithms for multi-body systems.